A feasbility study exploring new approaches to consumer driven garment creation using additive manufacturing.

A feasbility study exploring new approaches to consumer driven garment creation using additive manufacturing. Can allowing the user to design and customise elements of the garment create a higher value offering? As production begins after the order is placed - will this mean manufacturing overseas becomes unsustainable and thereby drive a return of more localised industry in the UK? We will explore a new way of enabling consumers to personalise and customise - directly connecting them to manufacturing - creating more desirable high value garments.